Project Zephattan: Demonstrating three wind-generator technologies to power e-mobility charging in West Africa and the Pacific

Small-scale transport forms 50% of all road-traffic in Sub-Saharan Africa (McKinsey,2023), and +80% of Pacific island communities own a motorbike (ImpactEntrpreneur) which can be electrified economically and quickly to save ~253 million-tonnes of carbon emissions (CO2e) per year (OurWorldinData). Small-scale transport electrification in large parts of Africa and the Pacific however is held-back by inadequate electricity grid capacity. Fossil-fuel generators are increasingly called-upon to fill the gaps in intermittent-grid electricity supply, and to service off-grid electric vehicle (EV) charging.

Project Zephattan will showcase the potential of three scalable zero-emission wind-based generator technologies in Côte d'Ivoire and Fiji to supply sufficient power to charge ~400 e-mobility batteries/day suitable for electric motorbikes/scooters, small boat outboards and drones. The project will demonstrate wind-generators' readiness to power remote and off-grid African and Pacific island electricity needs, and can save ~500-tonnes of CO2-equivalent emissions in six-months of field testing.

British SME and e-mobility chargepoint developer Aegis Energy is leading the project and will demonstrate:

* 5 x 1.5kW low-cost "**Energy in a Box**" **(EnergyBox) wind generators** using only locally available recycled materials built by women and youth in four rural communities in Côte d'Ivoire.
* 1 x 5kW British-built, high-resilience/low-maintenance **mixed wind/solar helical wind-funnel "Monopod"** with 86kWh battery supplied by subcontractor Amphibious Energy, to be installed and tested in Abidjan in Côte d'Ivoire.
* 1 x 14kW US-built, highly-portable **mixed wind/solar "Mobile Power Station"** **(MPS)** with 20kWh battery supplied by subcontractor Uprise Energy, to be transported and tested in a range of locations across Fiji.
* 1 x 80kW Mobile battery energy storage system (BESS) supplied by subcontractor Uprise Energy, to be transported and tested in a range of locations across Fiji.

Aegis will also be review location resilience options for the assets, buy exploring contingency options in the local area. This will involve a review of the repair and maintenance facilities in the areas, focusing on the ability to respond outages with the assets. The review will explore the fabrication and workshop facilities in Fiji, as well as the supply chain for spare parts and tools. It will be performed by a suitability qualified engineer, with detailed knowledge of the specific assets.

Aegis is collaborating with Abidjan-based local gender and social inclusion programming specialist and community-wind entrepreneur KOC Bridges to Peace, and Suva-based renewables development finance specialist Leaf Capital. Licensing and innovation agreements are in place with specialist wind-turbine suppliers Amphibious Energy and Uprise Energy.

Project Zephattan meets use-cases currently served by fossil-fuel gensets in Côte d'Ivoire and Fiji: 1) off-grid battery charging, and 2) grid backup power. EnergyBox generators installed in Ivorian villages will demonstrate the ability of small-scale wind generators to replace gas generators at off-grid 12 volt battery charging stations. Monopod wind+solar and Uprise-MPS wind+solar in Côte d'Ivoire and Fiji will demonstrate higher-power and grid-backup generation. The project will test whether low-cost, locally-sourced technology like EnergyBox can deliver accessible, affordable, and reliable energy to small-scale electric vehicle chargepoints, or whether higher-specification products and components like those supplied in the Monopod and Uprise-MPS may need to be incorporated into Aegis' chargepoint designs.